Single-molecule, single-electron, single-photon

Scanning tunnelling microscopy (STM) can be used to control matter on the atomic scale. Initially, this required direct manipulation of individual atoms or molecules with the tip of the STM directly above the target. This allowed for simple nanoscale structure to be produced, in which each molecule is individually arranged into the desired structure. However, this one-at-a-time limitation leads to a cap on the production of nanoscale components.
Nonlocal atomic manipulation, pioneered at the University of Bath, offers the potential for hundreds of parallel reactions to occur at one time. Therefore far more reasonable nanofabrication is theoretically possible. In this process charge carriers are repeatedly injected from the STM tip into a surface causing remote molecules, up to tens of nanometers away from the tip, to be manipulated. Currently the final state of nonlocal atomic manipulation can be described by a two-dimensional diffusive model, however the exact configuration of the surface is not known.
The aims of this project are to investigate the theorised photo-emission from the junction of the STM that accompanies the nonlocal effect. Measurement of the spectrum of this emitted light could potentially lead to determination of the final electronic state of the injected charge carriers. This deeper understanding can lead to the ability to engineer properties of the nonlocal effects, such as the distance over which the effects occur and, hence, quantum coherent properties.